V-CAL

The V-CAL project builds on the successful DCMS 5GCAL project (2020-22), which demonstrated the autonomous and teleoperation of a 40-tonne truck at the Vantec-Nissan Manufacturing UK site. The project now aims to transition from proof-of-concept to real-world operational conditions, expanding the deployment of Connected and Autonomous Logistics (CAL) systems across more complex routes to enhance scale, reliability, and consistency.

Recognising that the first commercial opportunities for CAL technologies lie in controlled environments such as ports, airports, distribution centres, and 'campus' style manufacturing sites, the V-CAL project will demonstrate CAL in these contained areas. Research indicates that full autonomy could reduce logistics operating costs by 47%, with significant economic impacts expected from expansion onto public roads, including reduced logistics costs, fewer accidents, and transformative effects on e-commerce.

The V-CAL project will replace the original electric Terberg tractor units with Terberg ICE units running on HVO fuel, which come factory-fitted with CE-certified drive-by-wire (DbW) systems. This change leverages proven, mature technology to accelerate commercialisation, ensuring faster time-to-market and enhanced reliability. Utilising HVO fuel aligns with sustainability goals by reducing greenhouse gas emissions by up to 90% compared to fossil diesel, while maintaining commercial viability.

The project will expand the deployment of CAL systems across two controlled environment routes. The original trial route will operate multiple Terberg ICE units running on HVO fuel, addressing real-world scenarios with production-critical JIT (Just In Time) delivery supported by teleoperation. Key challenges such as improved cyber security, system integration, and scaling teleoperation and autonomous systems will be addressed.

A more challenging route will involve the CAL truck encountering traffic lights, roundabouts, security gates, bridges, and other manned road users. Using the original 5GCAL vehicle, the project will transport newly assembled vehicles from Nissan's EoL to the UK car compound, improving efficiency and reducing labour costs. A fully autonomous system will be deployed where delivery is not production-critical.

By overcoming these challenges, the V-CAL project aims to prove the safety, reliability, and robustness of CAL systems across multiple use cases, minimising the need for human intervention and ensuring timely delivery. This project has the potential to unlock significant growth for CAL services in the UK, driving substantial economic benefits in this emerging, high-potential field while positioning UK companies at the forefront of CAL technology development and deployment.